Refurbishment as a Manufacturing Industry (REMI)

This feasibility study project aims to establish the basis for a new construction industry sector in mass-

customised, off-site manufactured domestic refurbishment. This will require innovation in business models;

supply chain relationships and interoperability; the treatment of risk, performance assurance and warranties in

contractual relationships; financing and investment; post refurbishment maintenance arrangements and in the

technical approaches adopted from capturing the pre-refurbishment property data to physical upgrade, testing

and verification and building operation.

The project will thus set out a coherent set of industry and market interventions to deliver physical,

organisational, contractual, performance guaranteed and warranted framework that will drive the

development and mass uptake of affordable deep refurbishment packages for the existing housing stock. If

successful the partners will exploit the findings through progressing to physical piloting of the approach in

social housing stock and through dissemination across a wide customer and supplier base.